Agrochemical Delivery with Dynamic Orthogonal Technology (AGRI-DOT)

AQDOT is a spin-out company from the Department of Chemistry, University of Cambridge. The company has developed a platform technology that exploits the dynamic and orthogonal supramolecular chemistry to encapsulate a wide variety of materials in one step in aqueous solutions. AQDOT’s microcapsules can protect active agrochemical ingredients and ensure that they get to where they’re needed, when they’re needed – leading to a dramatic reduction in the wastage of valuable cargo. Furthermore, production is inexpensive and potentially uses less energy and less material than current routes. AQDOT provides a unique, innovative solution to the formulation challenges of the agrochemicals, and other markets.